Stability of Piezoelectric Materials for Nuclear Applications

This project will test whether a new piezoelectric material, for use in structural health monitoring systems, is suitable for use in nuclear power generation plants. The material's resistance to to radiation damage will be assessed by testing the functional properties of the material after exposure to various doses of radiation. If the radiation hardness is sufficient, the new material could then be successfully used as the basis of sensors that can be permanently installed in in nuclear power plants to continuously monitor the integrity of key components, such as vessels and pipes containing nuclear materials. The sensors would greatly enhance safety and reduce the operation and maintenance costs of the plant, leading ultimately to cheaper electricity.